Typewriters and commerce in Scotland, 1870s-1920s

The choices faced by ICT consumers today depend on the standardization of the alpha-numeric keyboard on typewriters a century ago. This project will use office technology collections in Edinburgh and Glasgow to understand how consumers used and chose between the many models of typewriters on offer in the first 50 years of commercial availability.
It will use the machines themselves alongside auxiliary devices and archives to analyse different features of competing models, assessing how they were marketed; how certain features became more significant and standardized over time; and how users evaluated and valued the peculiarities of one model over another.